Hybrid heat pump system

NAXCA LTD is focused to support the mass adoption of air source heat pumps (ASHP). By developing the intelligent technology required for the usage of dual source heating systems, the user will benefit form the low running costs of ASHP while having the reassurance of existing fossil fuel boilers.

The system will be able to maximise confort, while reducing running costs and environmental impact.